University of Northumbria at Newcastle and Sports Aid Trust

To develop a new capability to grow and diversify income through design, implementation and adoption of the SportsAid Athlete Monitoring System to manage athlete performance, health and well-being to win new business in sport and education organisations and with individuals.